Conceptualisation and validation of digital biomarkers to advance cardiovascular/metabolic research drug development

Student enrolled on 4 year CDT programme, with the first year focussing on research training. PhD project not selected at this stage.